Governance for resilience and sustainable living: navigating urban and transboundary flood risk in India.

Urban flooding in India is a complex issue influenced by governance, socio-economic vulnerabilities, and environmental dynamics. This study integrates these dimensions to explore how governance structures and policies impact the intensity and frequency of urban floods, with a special focus on vulnerable populations and the interplay between urban and rural areas.
The challenges and opportunities for governance in urban flooding in the Global South, with a particular focus on India, are multifaceted and complex. Rapid urbanization, compounded by the effects of climate change, has significantly increased flood risks in cities, exacerbating the vulnerability of urban populations [1]. This situation is further complicated by the lack of urgency in disaster management initiatives and contradictions in existing policies, which hinder effective flood resilience measures [2]. The dominance of neoliberal approaches in urban governance, often focused on profit maximization, adds another layer of complexity [3]. However, there are opportunities for improvement, such as building regional or national alliances across urban-rural divides to address water-related injustices and vulnerabilities [4]. Innovative governance models and evaluative frameworks are necessary to overcome existing governance challenges and generate revenue for flood mitigation efforts [5]. Additionally, incorporating sustainable drainage practices and an integrated approach to stormwater management can significantly contribute to urban flood resilience. Studies emphasize the critical interaction between socio-economic vulnerability and urban political ecology, particularly highlighting how environmental injustices exacerbate the plight of urban poor populations in flood disasters. This necessitates inclusive urban planning that considers socio-economic disparities [11]. Research advocates for an integrated approach in urban disaster governance, suggesting including local community participation and a comprehensive understanding of urban ecosystems for effective disaster risk management [11]. Furthermore, the challenges in managing cross-state river transboundary water resources and the increasing vulnerability in rural-urban fringes due to rapid urbanization underline the need for cooperative governance frameworks and policies that bridge the rural-urban divide in disaster risk management [12]. In summary, addressing urban flooding in the Global South, specifically in India, requires a multifaceted approach considering socio-economic vulnerabilities, political ecology, effective governance, and transboundary dynamics, emphasizing urgent policy reforms, inclusive planning, and innovative governance models to enhance urban flood resilience.
There is a lack of research on the role of governance in urban flooding in the Global South.
There is limited research on the specific challenges and opportunities for managing urban flooding risks in India's context of rapid urbanization and climate change.
There is a need for research to identify policy options for reducing the vulnerability of urban poor to flooding in India.
There is a need for empirical studies to assess the practical application and effectiveness of urban disaster governance theories in diverse urban settings of the Global South, mainly focusing on community-level risk management in urban flooding scenarios.
How do socio-economic vulnerabilities and urban political ecology influence urban flood risks and resilience in India?
How do government policies and decisions, including transboundary policies, affect the intensity, frequency, and management of flood events in India?
What are the cascading effects of urban flooding on poor communities, and what policy options can reduce their vulnerability?